Academic and policy implications of 'philanthropic science' and chronic kidney disease of unknown origin in Sri Lanka

My PhD research explored how a rural community in Sri Lanka's dry-zone became a "hotspot" for chronic kidney disease unknown etiology (CKDu) and how villagers navigate the impacts of the disease in their day-to-day life.

Through the fellowship I aim to build on this research to contribute to policy debates on rainwater, further the development of new participatory ethnographic research methods, and establish myself as a scholar at the forefront of an emerging sub-field concerned with interrelationships between global health and the environment in anthropology and STS.

The following specific objectives will contribute to these aims in a synergistic way.

Objective 1: Engage with key stakeholders and contribute to policy debates in Sri Lanka.

To engage with key stakeholders, I will: (1) conduct a community consultation workshop in Mahiyangane with key informants of my research giving them opportunity to comment, offer suggestions, and even criticize it; (2) organize a stakeholder meeting in Colombo with CKDu researchers and policymakers to share my findings and consult them on a policy brief I will write.

To maximize the impact of my research findings in policy arenas I will: (1) prepare a policy brief that draws on my PhD findings to propose rainwater as a viable alternative drinking water source for CKDu-affected communities in the dry zone; (2) bring together my background in water chemistry and the citizen science to explore the possibility of establishing a mobile water testing laboratory covering a wider geographical area in the dry zone Sri Lanka. To do this, I will conduct five networking discussions with local NGOs (Sarvodaya, Kidney Protection Foundation and Lanka Rainwater Harvesting Forum) and local universities (Rajarata and Peradeniya), to explore the feasibility of such work; (3) I will convene a media briefing and publish an op-ed in a local newspaper to give publicity for the policy brief.

Objective 2: Establish myself as a leading scholar in anthropology of global health

This fellowship will enable me to take my research to a growing academic audience interested in global health, environment, South Asia, and philanthropy. To achieve this, I will disseminate my research through: (1) development of a monograph for Cambridge/Cornell University Press from my PhD thesis; (2) publication of one peer-reviewed journal article in a leading anthropological journal (e.g. Anthropological Theory or Journal of the Royal Anthropological Institute); (3) presentation of my research findings at the International Conference on Health, Environment and Anthropology (HEAt), jointly organized by University of Edinburgh and Durham University; (4) apply for a Wellcome Early Career Award.

Objective 3: Contribute to the integration of citizen science methods in anthropology

This fellowship will enable me to bring citizen scientific and ethnographic research methods together to make anthropological research more inclusive, participatory and impactful. This will be done mainly through three activities: (1) publication of a peer-reviewed journal article, 'Citizen science and the ontological turn in anthropology'; (2) participation in the citizen science summer school at the University of Zurich; (3) design a micro-methods workshop at the Edinburgh Research Training Centre on "Citizen science methods in ethnographic research".

Objective 4: Develop my teaching skills

The fellowship will support me to develop my teaching skills by designing and delivering 2 guest lectures in Anthropology of Global Health (PGT) and South Asia in the World (UG), within the School of Social and Political Science.